Advanced Electric Vehicle Control Algorithms Enabled through Machine Learning and Model-Based Design Methods

To optimise a novel framework for managing electric vehicle telemetry data and through a process of machine learning to translate this data into useful engineering information for new, model-based, control system solutions for the vehicle's high voltage battery